Cyber Security - Graham Carnie

As a growing company we are deeply concerned about our current Cyber Security controls and lack of effective security Standard Operating Procedures (SOPs).
We believe that securing the Cyber Security voucher is essential to protecting the future of our business, by allowing us to engage the relevant experts to help us..